This project will advance our scientific knowledge of the subject by investigating the following topics:

This project will advance our scientific knowledge of the subject by investigating the following topics: 1. Development of robust experimental methods for isolation and identification of plastics in freshwater systems. 2. Occurrence and fate of microplastics in freshwater systems.3. Uptake and leaching of hazardous pollutants to and from plastic particles and boreholes. of the subject by investigating the following topics: 1. Development of robust experimental methods for isolation and identification of plastics in freshwater systems. 2. Occurrence and fate of microplastics in freshwater systems.3. Uptake and leaching of hazardous pollutants to and from plastic particles and boreholes.